Synalogik: Detecting and challenging Local Government Authority (LGA) Fraud committed by Organised Criminal Groups (OCG) through Investigation Process Automation

Formed in 2018, SYNALOGiK Innovative Solutions Limited is a UK based technology company, founded by experts in data science, intelligence, security and investigation. Alpha-test version of their cloud-based software, SCOUT, has been developed and successfully deployed within insurance and police organisations. The platform is ISO27001 certified and has passed ICO commercial due diligence.

Fraud costs the public sector at least £20.6bn annually, with an increasing and emerging trend of complex OCG (Organised Crime Group) activity. The impact of fraud is beyond financial, often creating traumatic experiences for victims and devastating social impacts, reducing confidence in public sector financial care.

In collaboration with the University of West England and eco-system partners, Synalogik will leverage joint cooperation between government departments to identify essential data feeds, building a shared information model, creating a unique and UK-first OCG Single Intelligence Environment (SIE) tool to detect fraud nationally. The solution will provide quantifiable time, cost, and quality improvements for government analysts in identifying, detecting and evidencing fraud.

Disruption of LGA fraud and an increase in the number of offenders prosecuted will mean that public resources can be used more effectively to provide key services to the most vulnerable in UK society and a more secure space for the general public.